K-Spend: Semantic Web Technologies for Spend Analysis

K-Spend focuses application of novel techniques to address issues in large scale procurement data aiding corporates in financial assessments and decision support. K-Spend brings technology allowing amalgamation of linked data and heterogenious flat file procurement data integrating distributed operational spend data with company and commodity data. This work delivers procurement information handling capabilities across medium and large scale organisations for analysis and decision support for procurement professionals.